University of Essex and Hub Productions Limited

To create an innovative SaaS based product that helps content agencies and brands to create video content and distribution strategies for marketing, based on analysis of their target audience’s interests and needs, the existing content on the web and social channels, and their budget.